Multiscale computational approaches to quantify energy transport process at nanoscale interfaces

The increasing complexity in nanoscale science is pushing the development of more sophisticated computational and theoretical methodologies for understanding the properties of nanomaterials. The proposed project revolves around the investigation of thermal transport in nanoparticle colloidal suspensions of relevance in heat transport applications (nanofluids in nanomaterials) and medical applications (thermal therapies). The computational methods will address the heterogeneous composition of the colloids by incorporating quantum (electronic) degrees of freedom, addressing their role on the interfacial thermal transport properties. A major outcome of the project will be the development of non-equilibrium simulation methods to compute thermal transport properties building on DFT, ReaxFF and classical simulation methods.